The Magic Parcel

_The Magic Parcel_ is a light touch yet impactful asset, designed to (1) offer quality professional and team development experiences to organisations; (2) immediately generate a new income stream for Coney contributing to business growth; and (3) blueprint a commercially viable model for further profitable training offers tackling different subjects in the future. Using our unique expertise, we've adapted the traditional idea of a product card to make meeting us both playful and engaging, as well as impactful - allowing us to build relationships and grow our earned income model while providing a valuable service.